Simulation-based inference for Smions Observatory

Develop and apply simulation-based inference techniques for cross-correlations of CMB frequency data, apply to Planck data and develop the method and apply to Simons Observatory data when available.